Sustainable Fashion through Digital Visualisation

mismatch studios is embarking on a transformative project "Sustainable Fashion through Digital Visualisation," which collaborates with emerging fashion designers and tech brands to innovate in sustainable garment manufacturing. By leveraging the capabilities of CLO3D, this project aims to drastically reduce waste and increase efficiency during the garment production process. The project will demonstrate how advanced digital visualisation can be effectively used to predict the look and fit of garments before they are physically produced, thereby minimising material waste and optimising resource use in fashion design. This approach supports sustainable practices and introduces innovative production techniques in the apparel industry.